Rapid Deployment People Counting & Physical Distancing Survey Device

The project will develop and test a rapid deployment survey device which is capable of measuring the density and physical distancing of people in public spaces. The new product will be compatible with existing Streets Systems equipment and will deliver a new dataset to inform the management of public spaces.

The project will follow the PAS 440 guidance and recommendations for Responsible Innovation. Equipment developed by the project will undergo testing and certification to meet relevant TOPAS specifications for wider on Highway pedestrian detection. The project will assemble and disseminate evidence collated by Innovate UK projects measuring Social Distancing.